'Desires, Dreams and Perceptions': The Erotic Paradox of Male Sex Workers

My project aims to examine society's perception of the male sex worker (MSW) as a paradoxical figure of both erotic fantasy and social stigma, and the effects of this conflicting perception on their health and wellbeing. This will be explored through creative practice and critical reflection, by the writing of a full-length novel with the working title 'Broken Gold' (60,000 words) and an accompanying critical commentary (20,000 words). I will investigate the perceived image and labelling of the term "rent boy" in modern Britain, examining the theory that 'the rent boy denotes the desires, dreams and perception inscribed upon the bodies of same-sex prostitutes' (Coleman, 2014, p.12), alongside the effects of social devaluation and homophobia. While according to Coleman (2014, p.3) 'The rent boy was talked about but rarely ever allowed to speak,' my novel will aim to bring a voice to the MSW living in our present digital age, exploring how new technologies 'have challenged the barriers of stigma and extended the reach of researchers, just as they have extended the reach of sex workers' (Minichiello and Scott, 2014, p.xiv - xv). It will focus on a group of MSWs, primarily based in London, with the narrative seeking to explore their representation within literature and society as subjects of both capitalist exploitation and objects of erotic fantasy. 'Historically male sex work has been of significantly less public concern than female sex work' (Minichello and Scott (2014) whilst evidence indicates uniquely different experiences of MSWs, due to 'the compounding effects of social stigma associated with prostitution and queerness. Yet literature in this area remains largely diffused' (Curtis and Boe, 2023, p.224). My PhD will be aiming to build upon the research of Curtis and Boe, who state that 'scholars' understanding of MSWs experiences remains partial tellings, limiting our ability to effectively support MSW's health and wellbeing' (2023, p.223).